Development of Nation.better self-guided B2B digital platform for sustainable immigration

Nation.better is the UK's first technology platform, powered by the latest developments in Natural language processing (NLP) and machine learning (ML), that streamlines and optimises immigration processes, while significantly reducing immigration advisory cost, and providing clear guidance and compliance services to individuals and businesses.